Quantifying the environmental impacts of pet foods and identifying paths to reduce impacts

Thesis chapter plan
1. Comparative analysis of previously published studies of dog and cat feeding environmental impacts. Previous studies of pet food environmental impacts will be identified by semi-systematic literature review. Comparative analysis will be used to synthesise findings to consider where variation in estimates arises from, specifically considering: differences in types of food studied (e.g. food format); methodology variations; and different approaches to impact allocation for ABPs. The contribution of non-ingredient life-stages to overall impacts of different feeding approaches will be assessed by critically reviewing identified LCA results. Conclusions will identify the central research gaps requiring further study to support reliable guidance on sustainable pet feeding for consumers, policy makers and industry.
2. Application of consequential LCA approaches to key pet food ingredients.
3. Estimating the environmental impacts of dog and cat feeding, including non-ingredient factors, in the UK and US. This chapter may be more than one paper (Separated by dogs vs cats? Or UK vs US? Or methodology development v's results?)
4. How does information provision on environmental sustainability influence pet feeding behaviours of owners?